Cardiff University And Lee Wakemans Limited

To develop an innovative private Cloud system to support multi-business collaboration, utilizing governance and versioning, for the construction industry using Building Information Modelling (BIM).